Funding for UK access to the Swedish Solar Telescope in 2018

The UK solar physics community had access to the Swedish Solar Telescope (SST) up until this year (2016) via the EU-funded SOLARNET agreement. This facility is excellent, witnessed by the UK community's very successful SOLARNET exploitation, with 8 papers in major international journals published since the start of 2015 alone, such as Reid et al 2016, ApJ, 823, 110.

However, with the termination of SOLARNET, this also ended the UK access to the SST. Staff at Queen's University therefore applied to STFC for partial funding to purchase 20 days of time on the SST during 2017, with the remaining costs being borne mainly by Queen's and Armagh Observatory, with some contributions from the Universities of Sheffield and Northumbria. The STFC proposal was funded, and we have now purchased the 20 days of time. We are currently in discussions with the SST staff regarding when the time will be allocated during 2017 (in 2 x 10 day blocks of time).

The 20 days of SST time is for the UK community, not for Queen's University and the other SST funders. Accordingly, we will issue a Call for Proposals in mid-December 2016, via the UK Solar Physics Newsletter, with the expectation that most groups applying for time will receive some. The observations will be undertaken by Queen's and other experienced UK SST observers, effectively in service mode.

The award of the SST time in 2017 has already generated significant interest from the UK community, and indeed we have been asked if this might be extended to 2018. We therefore seek funding from STFC to purchase another 20 days of SST time, to be scheduled in 2018, which once again will be made available to the whole UK community.

The cost of 20 days time on the SST is 51,300 Euros, equivalent to about 44,600 pounds using the Euro/pound exchange rate as at 9 December 2016.

Potential impact
Impact related to this proposal will be primarily in public understanding of science and other outreach activities in solar physics. Queen's University and other UK solar physics groups are highly active in outreach linked to their solar physics programmes. For example, Queen's University hosts annual events for 5th- and 6th-form schoolchildren, as well as public talks, which discuss our research on the solar atmosphere.